Regulation of GPCR-mediated cell signalling by the alternative proteome.

GPCR-mediated signalling pathways underlie numerous physiological processes, they are implicated in many diseases
and are the targets of many clinically used drugs. Regulators of GPCR-mediated signalling are important for cellular
physiology and may be attractive therapeutic targets. Historically, eukaryotic genes have been annotated to encode a
single protein corresponding to the longest possible protein product and exclude shorter peptides. However, genes
encode proteins using triplet codons that can be "read" in three different frames, and they contain 5' and 3' regions
outside the reference coding region, which can also encode proteins. Genes can thereby encode many proteins aside
from the reference product of the gene, and these are termed alternative proteins or AltProts. Identification of AltProts
that can regulate GPCR-mediated signalling could be investigated with high-resolution imaging of fluorescently tagged
AltProts to reveal their subcellular distribution and TruPath BRET assays of G protein interactions to uncover effects on
G protein coupling. Following this, strategies to affect or mimic the function of AltProts in cells can be implemented. For
AltProts encoded in 5' or 3' gene regions, siRNA could be used to knockdown expression of the AltProt. For other
AltProts encoded within the reference coding region (CDS) of genes, other approaches will be necessary, to avoid
altering the expression of the reference protein.